Design and layout of a dark noise QRNG

Random Number Generators RNGs are one of the key components needed in encryption systems. In fact, the more random the key, the more secure the encryption. While existing RNGs are compact and cheap, they are exposed to the rise of Quantum technology that may be a threat to existing encryption protocols. To solve this problem, a new class of RNGs is emerging which is also based on a Quantum source the Quantum RNGs (QRNGs). Unfortunately, existing QRNGs are mainly using photons to generate random numbers and for this reason, they are bulky and expensive. In this project, we propose to use a Quantum Noise source that is available in the absence of light. For this reason we exploit traditional technology without the need to employ a light source with a significant reduction of cost, power consumption, volume occupation and production yield. The project consists in the design and layout of a CMOS based dark noise QRNG.